Tipjar StaffSaviour: piloting a contactless IoT tipping device and software platform for the hospitality industry

COVID-19 has accelerated the growth of cashless payments in an unprecedented scale. This has reduced the volume of tips received by the over 3 million UK hospitality workers---in many cases threatening their livelihood needing to substitute their income with government benefits.

Many customers don't feel comfortable adding a tip to a bill with the existing card readers and are suspicious that tips won't reach workers. In addition, new regulation made it very burdensome to manage staff tips (Tronc) and hefty fines and public shaming causes headaches for operators. Current QR-based solution only solve part of the problem as many people can't or won't use this means of payments.

This is where StaffSaviour comes in to play. With this grant Tipjar wants to select, connect and pilot a designated IoT device---the "StaffSaviour"---which connects via APIs to the existing Tipjar software platform. Allowing every customer to tip via contactless card or phone. Staff and operators enjoy the same benefit as with the original Tipjar QR-based solution but with higher tipping volume and much higher throughput.

Key objectives of this grant project is to bring StaffSaviour from TRL2 (Technology concept and/or application formulated.) to TRL7 (Technology prototype demonstration in an operational environment).